Cold Spray Additive Manufacture (CSAM)

Additive manufacture (AM) is a highly disruptive technology with the capability to transform future aircraft platforms, but to date has focused on fusion-based techniques. Cold spray uses solid-state deposition and provides unique advantages in scale, speed, process conditions and enables a more extensive range of metals and multi-metallic structures.

This project proposes to install a dedicated cold spray additive manufacturing (CSAM) cell for aerospace OEMs to develop and validate manufacturing opportunities with high potential for cost-saving and step-change performance.

Following this capital investment, a portfolio of projects will increase the TRL and provide UK aerospace with a unique competitive advantage.